Development of Novel Nuclease Inhibitors as Potential Anticancer Agents

This project falls within the EPSRC Chemical biology and biological chemistry research area.
The main aim of the project is to synthesise potent SNM1A/B nuclease inhibitors, whilst employing mechanistic and structural information, as well as the outputs from screening. The obtained results may lead to the development of novel inhibitors with ability to be used as potential anticancer agents.
SNM1A and SNM1B are exonucleases and the members of the human Metallo-b-lactamase (MBL) fold protein family. MBL-fold proteins were first observed in bacteria and are primarily known for their function in the antibacterial resistance. However, at least 18 human MBL-fold proteins that contain conserved motifs in their active site similar to those observed in bacterial MBLs have been identified.
An important function of SNM1A/B is to repair the damaged DNA with interstrand cross-links (ICLs), which is responsible for causing genomic instability. ICLs can be induced by important chemotherapeutic agents such as cis-platin. Knocking down the SNM1A/B in cells results in increased sensitivity to ICLs-inducing therapeutics. Therefore, inhibiting those nucleases has potential to increase effectiveness of cancer chemotherapy.
Chemical similarities between the bacterial MBLs and SNM1A/B proteins have been already observed. b-Lactam antibiotics, which are targeted in resistance mechanism by bacterial MBLs, have been screened against SNM1A/B. It has been reported that certain cephalosporins (i.e. cefotaxime and ceftriaxone) act as reversible inhibitors with uM potency for both SNM1A/B exonucleases. There are already starting points for the development of inhibitors both from cephalosporin based inhibitors and a high-throughput screen (HTS). The following steps will be undertaken: firstly, compounds from the HTS, as well as set of close analogues will be synthesised for structure activity relationship (SAR) studies. Simultaneously, compounds known to inhibit bacterial MBLs will be screened - although the bacterial and human MBL fold enzymes have very different function, at the same time they also have highly conserved active site. Furthermore, project will also include the design of high energy intermediate analogues. Their application has been promising in case of bacterial MBLs, in particular bicyclic boronate inhibitors. Thus, boronate analogous of the phosphate linkage in nucleic acids will be synthesised.
For screening of both compound libraries and newly synthesised compounds a number of assays are proposed to be performed. Those assays have been developed by the Schofield group together with collaborators and used for characterization of SNM1A/B nucleases, as well as the previous screens. In vitro assays that are proposed for this project will include both biophysical and biochemical assays: thermal (TM) shift assay; surface plasmon resonance (SPR) assay; 1H NMR binding assay; X-ray crystallography assay; real-time fluorescence assay; and gel-based assay. Further cell based assay for in vivo activity can be attempted. The use of those different types of assays will allow both achieving more conclusive results and potential detection of false positives. Additionally, the assays will provide information about binding, potency and SAR of the screened small molecules. Consequently, it will allow us to design new inhibitors.
The ultimate goal is to develop novel drugs that would be used in cancer combination therapy with ICLs-inducing agents. Additionally, the developed inhibitors might assist in designing chemical probes that could be used for further characterisation of the function of SNM1A/B nucleases.